Advanced sensing and AI for risk detection in rail environments

The successful candidate will have the opportunity to generate new science that has direct applicability to real-world rail operations, a potential to increase rail safety and save lives, and the unusual possibility of creating demonstrable real-world impact within the timeframe of the project. The project will involve strong collaboration and support from Network Rail (including an industrial supervisor and placement visits), and potentially other rail operators globally. Lab/fieldwork is likely, along with dissemination of results at global conferences and international industry meetings.